Edinburgh Napier University and Fieri Leadership and Development Limited KTP 24_25 R1

To develop a new approach to training needs analysis through using AI-based technologies and large language models.

The project outcomes will enable a quicker, cost-effective and a more accurate approach to guiding client investments in training and development solutions.